Digitally Expanded Cinema Through A Computational Vision

This thesis restores expanded cinema in the historical context of avant-garde/experimental
filmmaking. Unlike previous accounts of expanded cinema, which mostly situated expanded cinema
in '60s expanded arts milieu, stressing moving images' relocation from cinemas to galleries and
media convergence while ignoring cinema's artistic autonomy, this research provides a cine-centric
re-theorisation of the notion of expanded cinema. The cinematic expansion, this thesis argues, not
only faces outwardly in cinema's displacement and the cross-fertilisation between moving images
and other art forms, but also faces inwardly with computational technologies (deep learning, photogrammetry, spatial computing are the three technologies emphasised in this thesis) permeating
the filmic texture. Therefore, this research attempts to not only contribute to film studies (film
historiography, avant-garde theory) but also provide a critical reflection on contemporary digital
culture and questions concerning digital aesthetics.